BlockFortify: Building Digital Fortresses for Phishing with Blockchain

BlockFortify is a ground-breaking cybersecurity solution that revolutionises the way users interact with websites and email senders. By employing blockchain technology, BlockFortify creates a secure and decentralised authentication system that enhances online security and combats phishing attacks. Designed to address the evolving challenges posed by sophisticated phishing threats, BlockFortify offers an innovative approach to protect organisations and individuals from potential financial and reputational damage.

In an increasingly connected world, ensuring the authenticity of websites and email senders is crucial for maintaining trust and protecting sensitive information. BlockFortify combines the inherent benefits of blockchain technology, such as decentralisation, transparency, and tamper-proof data storage, with advanced cryptographic protocols and user-friendly tools to create a comprehensive and effective solution.

By pioneering the use of blockchain technology in cybersecurity, BlockFortify represents a significant step forward in the ongoing battle against phishing threats. This innovative solution not only addresses the limitations of traditional anti-phishing methods but also lays the groundwork for future advancements in the field of online security.